tumchi - an intuitive personalised nutrition platform.

tumchi(r), tai chi for your gut microbiome, is a nutritional science company helping people to balance the impact on their health and the environment.

tumchi is a created word from 'tum' or 'tummy' and 'chi' - that is known as the most important energy that a person has, a unique concept originated in Eastern philosophy, systems of medical treatment and self-defence. Inspired by 'chi' and 'ying-yang', tumchi keeps the concept of balance in the centre of its innovation.

We are digitising a personalised balanced diet and making it accessible for everyone. Through tumchi, we will enable access to scientifically proven information that will open up access to anybody with a computer or a mobile phone.

tumchi combines biology with artificial intelligence to deliver effective help with no serious side effects to support people around the world. Current research findings have enough evidence to suggest that the gut microbiome is a new organ system and is often called our 'second brain'. tumchi helps to achieve a healthy balanced diet which is good for the gut microbiome and that tastes good to you too. tumchi is a platform that uniquely combines microbiome analysis, dietetics, gamification, and machine learning to provide highly reliable food recommendations based on individuals' biology and taste preferences.